Compound Semiconductor Applications Catapult CORE FUNDING

The Compound Semiconductor Applications Catapult provides research expertise and facilities to enable UK companies to develop new products that exploit the properties of compound semiconductors. These products are likely to involve power electronics, RF and photonics.